Museum Lens

Museum Lens is a revolutionary visitor experience analysis product providing transparency and insight into galleries, libraries, archives and museums organisations' visitor experience data.